The University of Nottingham and Saint-Gobain Limited

To develop a methodology to quantify the heat flow through building systems and thermal bridging junctions, and implement a standard for warrantable designs.